We Hope for Better Things: Southern Migrants in Detroit from the 1920s to the 1960s

The project that I am proposing is a study of Southern migrants in Detroit, on both sides of the color line, from the Great Migration onwards-a facet of Detroit's history that, despite its importance, remains unexamined. The proposed research would investigate the impact of southern migration, experiences and attitudes on the communities, politics, religion,
popular culture, and above all race relations and activism (all cultural sites where, through the coexistence of historical actors, community and identity were built; and political sites were competing and ideologically-charged notions of rights, justice and citizenship were constructed) that played a crucial role in the history of racial unrest that twice erupted in city-
wide violence (the riots of 1943 and 1967). Such an investigation will shine a light on the underexplored networks and connections between the Jim Crow South and the urban north-two territories that historians too often consider in isolation from one another.